BESiDE - The Built Environment for Social Inclusion in the Digital Economy

BESiDE's research asks the question: How can the built environment facilitate physical activity and wellbeing in care homes? Our goal is to transform the network of stakeholders involved in care environments into a virtuous cycle of design improvement, in which architects, professional bodies, academics, policy makers, charities, and care home providers are all motivated to pursue improvement in the built environment for older adults.

With changes in population demographics resulting in a growing number of care homes, economic, health and ethical considerations demand that attention be directed to effective means of creating an enabling built environment to provide older adults with healthy and socially fulfilling lives. This research addresses a significant knowledge gap focussed on measures to mitigate problems and enhance the experience of older people within the built environment.

A fundamental impact of ageing is that a person's needs and abilities change; however, the built environment is failing to respond to these changes. Despite current legislative statutes and design guidance, little is known from empirical evidence (generated by older people, their family and care providers) about enabling and disabling elements of the built environment. These elements have never been defined to support the advancement of building and digital technology design. Through systematic analysis of the failings and successes of older people's care environments, BESiDE research will identify how better-informed building design can facilitate greater mobility, physical activity, social connectedness and wellbeing of older people. BESiDE's aims are to:

1) Actively involve and inform professional practices of architecture and design through research focussed on failings and successes of the built environment (internal and external) across the experience of ageing.

2) Impact professional practice through developing digital technologies within the built environment to promote greater mobility, improved quality of life, physical activity and connectivity of older people.

3) Inform policy, through BESiDE's Advisory Board and Project Partners, as to what designs and digital interventions encourage activity and how these can be engineered to facilitate increased wellbeing in older people.

Collaboration across disciplines of computing, architecture, healthcare, medicine of old age and design will drive this work forward and build the UK's capability in supporting older people within the built environment. Engagement with older people and stakeholders will shape understanding of barriers to wellbeing within the built environment.

Potential impact
This research addresses critical challenges facing designers of the built environment; particularly older people's care environments. Through a multi-faceted analysis of environments specifically designed for older people, BESiDE will provide a practical, usable and holistic understanding of design for wellbeing, ageing, and long-term mobility for use within the general context of the built environment. To effect this transformation and to achieve impact, the BESiDE team has planned targeted activities. Within the context of care homes, BESiDE's Impact Aims are to:

1. Train professionals as to better design of the built environment (internal and external) for ageing.

2. Inform policy change as to what built environment designs encourage activity and how these can be engineered to facilitate increased wellbeing in older people.

Train Built Environment Professionals
-------------------------------------
Our findings will be disseminated to the professional community through design briefs, a design toolkit, a series of professional training and demonstration days, and workshops. Registered Architects are required to undertake 35 hours of Continual Practice Development (CPD) training per year for their professional accreditation. CPD training is used to aid architects in gaining skills, knowledge and awareness, with the ultimate aim of incorporating new work practices to build their business. BESiDE will contribute to this development, initiating a training seminar for the current and next generation of architects through a Royal Institute of British Architects (RIBA) validated CPD program. The findings of BESiDE will directly contribute to core RIBA curriculum topics and provide essential knowledge that will give architects and designers the insight to create enabling environments while preventing future expensive retrofits when buildings fail to meet the needs of older users.

Inform Policy Change
--------------------
In addition to private care home providers who are constantly assessing how to enhance their environments, the wellbeing of older people is a vitally important issue for policy across health, housing and social care, and local authorities. We will host demonstration days for policy makers, health and social practitioners and providers. This impact will be measured by tracking our interactions with government and policy makers, the engagement of these stakeholders in BESiDE's demonstration days and Advisory Board, and specific policy citations to BESiDE findings.

Expert Advisors
---------------
To ensure that these activities have the desired impact, we have assembled a consortium of Expert Advisors from the professional communities we plan to address. Confirmed members of our Advisory Board include three representatives from Architecture, including a Consultant from the Royal Institute of British Architects (RIBA); four members representing Care professionals, including managers from our care home Project Partners, and a person from the Care Inspectorate; a Clinical professional, a Professor in Health Care Research, who works to enable quality research in care homes; a senior industry researcher working in the healthcare domain; and two Government representatives with interests in ageing and healthcare.

In addition to these Advisory Board members, BESiDE will ensure strong input from older adults, seeking input from residents of care home, members of our university panel of older adults, and representatives from charitable organisations that work with older adults.